Fuel Jettison simulation using Smoothed Particle Hydrodynamics (SPH)

The objective of the research is to create a piece of software that will identify the potential risk of contamination on an aircraft surface by fuel being jettisoned from the aircraft in flight. In order to reduce certification costs, it is desirable to reduce the flight testing needed by simulating the scenario instead.
The project software will likely take the form of accepting a flow solution from an existing CFD solver, and applying the forces from this solution to a particle based method that will be modelling the fuel. This will have first order influence, meaning that the flow solution shall influence the fuel direction, however the fuel shall have no effect on the flow solution. At present, the use of smoothed particle hydrodynamics (SPH) is being investigated to model the fuel, however other possibilities exist that could be more appropriate.
The key challenge in the project will be the communication of the force on the fuel surface, given that the coefficient of drag is not constant nor consistent throughout. The particles are not always acting as finely dispersed particles that are independent, and are frequently forming free surfaces that alter the coefficient of drag. This is an area that will require some research and investigation in order to implement accurately and effectively.